Antiviral coatings for glass

Virus transmission is possible from contaminated surfaces for days. This project will evaluate the antiviral functionality of two products which are in late stages of development within Pilkington (NSG group) to actively reduce the viral load on glass surfaces, specifically SARS-CoV-2\. Currently there is no antiviral coated glass product available which has these desired properties. If successful a product with high durability will be available for immediate use in barriers, buildings and contactable surfaces in retail.

-Additional Information for effects of the "extension for impact" funding-

As the virus transmission has re-appeared in a second wave of infections and is likely to continue to do so until a vaccine can be fully rolled out, the extension to funding will allow the acceleration of the route to market for the antiviral coated glass surfaces proposed in the original project. These products can act as a means to reduce the risk of cross infection from high frequency touch glass surfaces, thereby helping to reduce the spread of the virus.